Pipevac IP

A North-East company has developed a pipe protection and leak detection system (PIPEVAC) based on its tried and tested FUELVAC system which would offer oil & gas, chemical plant and water services providers a single solution for protecting all exposed and underground pipes from the elements while remotely and continually monitoring for leaks.